Accelerated Social Care Training Platform

Social Care workers in care homes and home care visitors are facing an unprecedented challenge to continuously learn emerging practices to protect both themselves, their family and their _cared for_ lives, during the Covid-19 pandemic, whilst restrictions have halted face-to-face training.

Dedicated to medical education, Oslr, having already built a digital health platform for student doctor training, being piloted at leading UK teaching hospitals and are primed to rapidly innovate a training platform to accelerate the training of Social Care workers.

Unlike current methods used to arrange training such as emails, rotas, calendars and _Whatsapp_, an Accelerated Social Care Worker Training Platform would be dedicated to to meet Social Care sector training requirements, filtering and backing up online training with essential on the ground instruction.

Designed for both web and mobile, the platform would allow for Social Care training requirements to be quickly gathered and arranged, specific to staffing level, location and training categories for example assisting and moving people during isolation for care and support workers at individual care homes.

Training sessions plus feedback and attendance would be automatically logged to allow training gaps at specific Social Care staffing levels, locations and training categories to be quickly identified, alongside promoting best practice and group engaged learning, benefiting dedicated care workers, their cared for and ultimately all of us during this national and global time of challenge.

--ADDITIONAL INFORMATION HERE --
In just 6 months we have developed strong partnerships with social work educators and practitioners and adapted our medical platform for the particular needs of this sector. Social workers have given overwhelmingly positive feedback, validating the need for our platform in the sector. We have a clear plan for a real-world pilot within Ealing Council social care and Brunel University, but this has been delayed. The additional clinical pressures imposed by COVID-19 have been responsible for these delays, again proving the need for Oslr. This funding extension will allow us to run these planned pilots, collecting critical data required for commercialisation of this project.